Using Machine Learning Methods to Interpolate 2-Dimensional Stellar Models Between Different Stellar Ages

Our research group possesses a bank of high-resolution 2D simulation data, evolved for relatively short periods of time, at various stages in the stars life-cycle. As previously mentioned, we can currently only study the evolution of a star through 1D simulations, as evolving stellar structures in 2D is computationally expensive and hence uses vast amounts of time and energy. However, if fluids can be evolved through machine learning, even in cases where the model has not seen the future dynamics of the system, it may be possible to interpolate 2D simulations between these different stages. Many studies have shown that applying these machine learning methods is significantly less computationally expensive than solving the Navier-Stokes equations outright, so this will allow us to probe the evolution of stars in 2D over unprecedented time scales. Ultimately, this would allow us to develop better prescriptions for 1D models.